EPSRC Core Equipment 2024 - Exeter

Maintaining cutting-edge research facilities and specialised technical support are central to the University of Exeter's strategy for providing an infrastructure which underpins world-leading (4*) research. Exeter has invested heavily in academic appointments and research facilities to increase the volume and quality of EPSRC facing research. The items of equipment requested in this proposal were selected via a strategic process for maintaining, upgrading and replacing key research assets that our EPSRC funded academics rely upon, and collectively increase our capability in undertaking research in key EPSRC themes and areas.

Our strategy for the allocation of funds was to run an open call for expressions of interest based on the criteria provided by EPSRC: Underpinning multi-user equipment; Invest to save; and equipment to benefit ECRs and doctoral activities. The scale of the institutional award, £350k, allowed us to consider a breadth of proposals with a broad user base. The opportunity was made available to our full EPSRC-facing community. A specially convened panel, following an internal call selected 4 items of equipment that will support a broad range of users, underpin science of national importance and that fits with the strategic direction of the host departments.
The selected items are:
E01: LPKF ProtoLaser H4 (to be managed by Project Co-Lead Professor Hibbins, Department of Physics and Astronomy)
E02: FT-IR Mapping Microscope (to be managed by Project Co-Lead Professor Oana Ghita, Department of Engineering)
E03: 2PP MicroFAB 3D printer (to be managed by Project Co-Leads Dr Calum Williams, Department of Engineering and Dr Ulrike Bauer, Department of Biosciences)
E04: Reactive Ion PVD system (to be managed by Project Co-Lead Professor Saverio Russo, Department of Physics and Astronomy).